Knowledge and ethnicity among urban Amazonian youth in Peru. An enquiry into Amerindian folk epistemologies

In today's multicultural world, we are witnessing a revalorisation of previously marginalised knowledge. Academic literature, international organizations like the UN, and the general public increasingly acknowledge the important role of the traditional knowledge of indigenous people worldwide. Following the internationally recognized rights of Self-determination and Sovereignty established by the 1989 Convention 169 of the International Labour Organization, Latin American nations are improving educational equality in a key policy domain: the creation of new "intercultural" universities. Such institutions have mushroomed in Amazonia, which stands out as the world's region with the largest indigenous population and the greatest ethnic diversity, and its native people are deemed the bearers of unique kinds of knowledge.

In Peruvian Amazonia - a region with no less than 51 different ethnic groups - public intercultural universities represent a milestone in the history of indigenous rights. They aim to empower young Amerindians through higher education and incorporate their indigenous knowledge into academic education. I conducted 33 months of doctoral research within these new intercultural universities in the Peruvian Amazonian metropolis of Pucallpa. My ethnographic research explored the realities of the higher intercultural educational project experienced by urban Amazonian youth. This is the first long-term ethnographic study of indigenous university students, as thus far they have remained largely overlooked in anthropology. The premise of my research is that intercultural educational policies are a fruitful avenue in the struggle for the empowerment of indigenous people, but that implementing a more culturally equal educational system requires a nuanced understanding of individual and collective behaviours, educational and life trajectories, and wellbeing outcomes of this under-researched group.

Through my research, it has emerged that Amazonian youth are often invested, by their families and society at large, with the two frequently competing moral duties to carry on their elders' cultural heritage and become urban and global professionals. My thesis analyses both the emancipatory and burdensome aspects of intercultural ideology and its relationship to contemporary identity politics, showing how it can exacerbate the polarization between indigenous people and "mestizos" (mixed, non-indigenous). This dichotomy unfolds through processes of ethnic marking and the exaltation of traditional knowledge as a category that indexes the societal value of indigenous ancestry. Foregrounding this strong link between ethnicity and knowledge, I developed an original analytical framework - epistemic ethnicity - to make sense of higher intercultural education's impact on the life projects, worldviews, identity, and ethnic belonging of young Amazonians.

As an ESRC Fellow, I will consolidate my PhD through academic publications and maximise its impact beyond academia. My main scholarly outcomes will be a monograph and two research papers, which will broaden the interdisciplinary breadth of my work by engaging more with Education studies. As many of my doctoral research interlocutors have graduated and are starting to serve as intercultural teachers all over Peru, I plan to carry out a collaborative educational policy workshop with them. We will produce a research-informed and collaboratively devised policy brief on the equity and inclusivity of intercultural higher education and submit it to relevant regional and national policymakers. Moreover, given that my research bears global significance for culturally inclusive teaching, I plan to expand the impact of my theoretical approach, given its potential to advance Equity, Diversity, and Inclusion in higher education beyond Latin America, starting from the United Kingdom.